Voices from the Snow Forest: a creative non-fiction explorationof the impact of the climate crisis and other environmentalthreats on Russia's taiga an

Voices from the Snow Forest: a creative non-fiction explorationof the impact of the climate crisis and other environmentalthreats on Russia's taiga and its inhabitants, both human andnon-human